University of Southampton and E N I M S Limited

To transfer the capability to design and produce a cloud based Environmental Management System (EMS) which will allow the company to write, install and maintain EMS with any size of organisation anywhere in the world through the internet.